North West Regional College and Micon Distribution Limited

To design a highly efficient multi fuel stove with draft settings to enable a full grate burn time excess of 24 hours without the need for catalytic converters